Is there a Physiological Glass Ceiling? A Biosocial Exploration of Women, Work, and Health.

This project uses mixed methods (ethnographic and epidemiological) to explore the correlation between neoliberal working practices and female chronic health prevalence.